Modelling the pathways of Health and Social Care following on from the impact from COVID19

As we hear on the news every day, it is already the case that COVID19 is impacting everyone's lives and the underlying statistics are pointing towards the elderly population being more vulnerable and at risk. Wolverhampton City Council supports approximately 6,000 older people while approximately 34,000 older people across the city have used either the NHS or social care services in the last 2 years. With the current rates of infection seen across the UK and especially in the West Midlands it is expected that a noticeable percentage of this population will contract COVID19\. Our key objective with this project is to create a predictive model that will allow the council to better support their population, predict the demand that they will place on Social Care services as a result of COVID19 and help identify the most effective pathways that result in the best, most cost efficient outcomes.

The insight from the model will allow the Council to manage the risk of the expected increased needs as a result of COVID19 across their elderly population and help ensure that the best services are available for the people that need them most at the right time.